Nottingham Trent University and Agrimin Limited

To develop a commercial production process for the fabrication of nanoparticles for use in animal feed to correct mineral deficiencies and metabolic disorders.